Cyber Application

As a manufacturer of high tech Defence electronics Link Microtek has concerns to protect its technology and innovation from cyber attack. Specialising in RF, Microwave and Infra Red technologies with secure comms, explosive detection, antenna and filtering products we are in the supply chain to the UK defence primes and export around the world.If we were successful it would assist us in engaging with an external expert to assess our cyber vulnerability and identify a programme of change needed to better secure the organisation. Such assistance is invaluable for SMEs to ease the ever increasing burden of doing business in the UK.